Investing in Digital Skills for Research: Education Administrative Data and beYond (IDS-READY)

Our project aims to build capacity in the skills required by researchers to access and use data effectively, with the ultimate aim of increasing the quantity and quality of world-leading research undertaken for public benefit. We will support researchers to use a substantial new piece of data infrastructure – the Integrated Data Service (IDS) – and to understand and process one of the main sources of data available via IDS: education administrative data. Our work will support current and prospective new users to overcome the ‘skill bar’ to utilise these vital data infrastructures effectively.
Access to administrative data is tightly controlled. These restrictions are necessary to ensure the rights of individuals are appropriately protected, but also act as a barrier for researchers to access the data, which may limit the amount and quality of research undertaken for public benefit, one of the main justifications for it being shared.
The secure environments through which these datasets are shared are also undergoing a period of significant change, moving from a standard server-based system using one set of software, to the cloud-based IDS using a completely different range. For many researchers, this will represent a seismic change to their day-to-day research activities, necessitating a substantial upskilling of existing and new users of these services.
Some of the most widely used datasets for which users will face this change are the education administrative data owned by the Department for Education (DfE), the backbone of which is the National Pupil Database (NPD), containing the school records of millions of pupils in England. The NPD has been linked to a range of other administrative and survey datasets, including the Longitudinal Education Outcomes (LEO) data and ECHILD, to create invaluable resources for research purposes. This means supporting users of these datasets in particular to transition to IDS – and building capacity to access and use these large and complex datasets more generally – will contribute significantly to broadening and deepening skills amongst the UK research community.
We will achieve our aims by:

providing training in the new software available in IDS;
providing training in the contents and use of NPD, LEO and ECHILD, including where these datasets are linked to the UK’s rich array of survey datasets;
enhancing guidance materials and sharing code to support the use of NPD, LEO and ECHILD;
complementing existing plans for NPD and LEO to create ‘low fidelity’ synthetic (mock) data for ECHILD which replicates the structure and format of the data, and supplementing this with ‘high fidelity’ synthetic data subsets for NPD, LEO and ECHILD which replicate some of the relationships between variables; we will also share code to facilitate the creation of synthetic versions of other datasets;
providing training in appropriate statistical methods for analysis of such data.

Our proposal will contribute to the realisation of UKRI’s vision by providing resources to support the use of data within trusted research environments, thus accelerating the benefit of these infrastructures and the resources stored within them. Through the creation of synthetic data, it will reduce unnecessary access to personal data and help maintain public trust and confidence in the use of data. It will additionally develop skills and facilitate career progress by enabling more researchers to successfully access and use new data infrastructure resources, including new software, datasets and methods.